Secure Underwater Communications Network design for Intelligent unmanned vehicles

Advancing technology and exploitation of future development of next generation of Unmanned Underwater Vehicle (UUVs) and submarine is vital in military operation.
Hence, there is a desire to develop UUVs that operate as intelligent swarms and that can be characterised as hostile, parallel, associative, self-learning, redundant and self-organised operating in a time-varying to perform critical tasks.
To develop and verify guidance and control system architecture suitable for UUVs that mimics swarm operation.
To enable reliable and efficient underwater communications among a group of UUVs using a suitable communication channel such as: acoustic, radio frequency or optical physical layer technology using "enhanced/modified" OFDM waveform architecture.
To enhance communication security among the UUVs during an operation by utilizing techniques such as Neural Networks to enable sufficient machine intelligence in communication protocols among the vehicles and protect confidentiality